Modelling and Simulations of Nano-Biosensor for Protein Sensing

The James Watt School of Engineering of the University of Glasgow is seeking a highly motivated graduate to undertake an exciting 3.5-year Ph.D. project entitled "Modelling and Simulations of Nano-Biosensor for Protein Sensing". The main aim of this proposal is to significantly improve the performance of nano-biosensors for biomedical application. This ultimate level of sensitivity has the potential to lead to a steep change in biomolecular analysis, with implications across healthcare and life sciences (e.g. in early disease diagnosis and personalised medicine), due to the ease of integration of these sensors in large arrays of compact, low-cost and lowpower devices. To achieve this goal, we will combine experiment and simulations know-how and knowledge provided by the partner institutions - Luxemburg Institute of Science and Technology (LIST) and University of Glasgow (UofG). This project aims to sit on the interface between biology, chemistry, device physics and electronics. This PhD project is a continuation of research which is currently undergoing in a European H2020 project called ELECTOMED. It will simulate the most complete understanding of the nano-biosensors behaviour in all stages of its operation. The objectives are:
To use Machine Learning (ML) and Artificial Intelligence (AI) methods to simulate nano-biosensors
ML and AI methods will extend the simulation capabilities of the currently in development at the UofG software
To improve the sensitivity and reliability of the peptide and antibody sensor currently in development at LIST.
To validate and calibrate the UofG simulator to the experimental results provided by experimental data obtained at LIST. Qualifications: *Required fields The ideal candidate should have good computational skills and background in Engineering, Physics or Chemistry. Applicants require an upper-second or first-class BSc Honours degree, or a Masters qualification of equal or higher standard. Knowledge of computational methods and numerical methods is highly advantageous but not mandatory. Programming skills are not required but will be beneficial. The candidate must be interested in conducting interdisciplinary research and to have good interpersonal skills. The student will be part of the Device Modelling Group at University of Glasgow. However, the student will have the opportunity to visit out collaborators in LIST.